GoGreen - Getting Staff There The Green Way

**GoGreen - Feasibility Study of User-Network Optimisation to Minimize Carbon Emissions** The aim of Phase 1 is to assess the technical feasibility and commercial potential of "GoGreen", a personalised travel assistant that will use artificial intelligence and machine learning to increase use of sustainable travel choices by local authority staff. GoGreen is a Software-as-a-Service platform for local authorities to manage and track both commuting and business travel, enabling cost savings and a greener post-pandemic recovery for the public sector. Simple to deploy and low-cost to operate, GoGreen uses a unique 'eco-algorithm' to help local authority employees identify, select, and book the most appropriate and sustainable journeys, incentivising behaviour change to ensure transport carbon reduction targets are achieved. Features of GoGreen travel itineraries include journey durations, price (and comparison with a car journey), estimated carbon emissions by leg, productivity, and active travel time, allowing users to fully evaluate and get updates on selected journey options. Available travel modes will include walking, cycling, bus, train, low emission vehicles, electric vehicles, bookable fleet vehicles, and ride sharing in cars. GoGreen is designed to reduce the overall number of passenger car journeys made in the UK by innovatively promoting and improving access to sustainable transport modes and shared low emission vehicle fleets. This objective aligns with the UK Government's strategy for making public transport and active travel a "natural choice" and for reducing greenhouse gas emissions to meet its 2050 "net zero" targets. It also aligns with local authority initiatives to encourage sustainable alternatives to car usage, including rail, bus, walking and cycling, car sharing and low emission vehicles. Project leaders You. Smart. Thing. have defined a work programme that sees the definition, development, and demonstration of a mature GoGreen prototype with Dumfries and Galloway Council staff verifying its ability to generate an increase in the use of sustainable transport modes. Research will be conducted to refine the GoGreen eco-algorithms and the deployment model for supporting transport system stakeholders in nudging the travel behaviour to achieve net zero targets. Over a 3-month period from October 2020, Dumfries and Galloway Council will articulate their requirements and explore the feasibility of the GoGreen proposal, demonstrating how the innovation enables local authorities to recover from the impact of the coronavirus without compromising their sustainability principles, whilst also assisting with planning for Phase 2, to build a GoGreen prototype and to test it in real world scenarios.